The University of Essex and Applied Genomics Limited KTP 23_24 R3

To design and deliver an ecology and biodiversity reporting repository, providing first-in-sector longitudinal and contextual analysis for marine biodiversity sampling.